Liverpool John Moores University and New Mind Internet Consultancy Limited

To develop the capability for analysis and reporting of data generated by visitors to destination websites to provide insights that will aid capacity planning, pricing and marketing decisions for tourism SME's and Tourist Boards.